Virus specific memory T cell responses in H5N1 avian influenza virus infected patients

Technical abstract
The threat of H5N1 avian influenza infection in humans has become a serious concern. In this study we intend to measure the H5N1 avian influenza virus specific T cell responses and cross reactive T memory cell responses in both acute and convalescent patients in Vietnam. We will monitor the functional changes in T cell memory pools longitudinally, and to study if the quality of the dominant T cell responses has an impact in clinical outcome of H5N1 human infection. We will also examine T cell responses in people who have been exposed to avian influenza virus but who have apparently been not ill, looking for evidence of subclinical infection.